Synthetic Photoredox Catalysis

In contrast to the conventional synthetic approaches mentioned above, we are working on the development of novel photoredox visible-light driven processes which allow the functional group-tolerant chemical modification of complex organic molecules under remarkably mild conditions (visible light irradiation). The processes are based on the photoredox generation of reactive radical species, which can undergo versatile reactivity and generally show high levels of tolerance to protic and moderately Lewis basic functionalities. In this exciting new project, we'll be exploring the potential of photoredox catalysis in skeletal editing techniques (chemical modification of heterocycles to access derivatives with modified cyclic structure).